Tourism as memory-making: heritage and memory wars in post-Soviet cities

In an age of advanced globalisation, communication technologies and mass mobility, cultural memory increasingly exceeds the confines of local communities and the nation-state, creating the potential for the articulation of new cosmopolitan memories as well as conflicts over the interpretation of the past. Transnational mnemonic dynamics have been explored in relation to international relations, films, monuments and new media, however international tourism as a key field for transnational contacts has received only limited attention. The project examines the construction and contestation of cultural memory in transnational touristic encounters, focusing on the example of Russian tourism to three post-Soviet cities. Every year thousands of Russians travel to cities that used to be part of their own state during the Tsarist and Soviet periods and became part of newly independent nation-states after the break-up of the Soviet Union. These tourist mobilities provide opportunities for the negotiation of cultural memories and local heritage sites as tour guides tell tourists stories about the destinations they are visiting and tourists arrive with particular expectations and perceptions of places and their pasts. These interpersonal encounters are situated in a context of shifting geopolitical relations and on-going tensions between Russia and its neighbours, particularly in relation to the interpretation of the shared past. Focusing on the perspectives and interactional dynamics of tourists and tour guides, the project will illuminate what memories and identities in relation to the contested past can be found in tourism across different national contexts.

The project addresses four research questions:

RQ1: What cultural memories are produced in transnational encounters between tourists and tour guides?
RQ2: What are tour guides' approaches to and experiences of working with tourists?
RQ3: How do tourists relate to places and enact identities through memory practices?
RQ4: How is memory-making in tourism shaped by different national contexts and power relations?

The project uses the innovative methodological design of a comparative ethnographic study of tourism in three purposefully selected cities, Tallinn, Estonia, Kyiv, Ukraine, and Almaty, Kazakhstan, which have significant numbers of Russian tourists and differ distinctly in their historical and present relations to Russia. The research is based on participant observations of guided tours and semi-structured interviews with tour guides and tourists, which will be brought together in a "thick comparison" of the three case studies. The methodological approach makes use of the traditional openness of the ethnographic method while at the same time the selection of key sites and practices of memory-making allows for systematic comparisons across cases.

Contributions

The project will make an important intervention in memory studies by drawing attention to the productivity of tourism for memory making. It will also contribute to tourism studies and the understanding of the post-Soviet space by expanding the study of tourism beyond tourists from the West and by broadening understanding of memory and identity constructions in the post-Soviet space against the background of on-going tensions between Russia and its neighbours. To benefit non-academic users, the project will provide insights into existing heritage communication, which will facilitate the development of practice-oriented lessons for future guiding practice.

Potential impact
The focus of this research is on the production of cultural memories in tourism in the post-Soviet space. Tourist encounters constitute an important arena for the communication about the past, creating the opportunity to learn and enhance understanding for the other but also for the reproduction of stereotypes and possibly conflicting accounts of the past. The project will help to understand current memory practices in tourism in the post-Soviet region, to develop strategies for improving heritage communication and to foster reflexivity among tour guides and tourists. Beyond academic beneficiaries, the research will be beneficial to multiple and diverse audiences, including tour guides, tourism managers and tourists as well as the wider public.

The project will be of immediate relevance to commercial tour operators and tour guides who offer services for Russian visitors and interact with them on an everyday level. The research will help to capture current strategies of tour guides and to reflect on challenges and good practices in working with tourists. A pilot study in one of the case study locations revealed that tensions over how to remember the past occur regularly between tour guides and tourists and guides largely develop their strategies on how to deal with them individually on the basis of past experience. The project seeks to examine these strategies more systematically and develop guidelines for the communication of contested memories and heritage sites, aiming to shape future guiding practices.
The research will also be of immediate interest for tourist managers working in the tourist information centres and tourist organisations of the case study sites as well as the national tourism boards in these countries. The research findings will help them to better understand the current perceptions and experiences of Russian tourists, one of their most significant markets. In the long-term it will help them in the planning and development of tourism marketing.
Finally, tourists may benefit from reflecting on their experiences and situating them in a wider context. Pilot interviews and an analysis of online travel blogs showed uncertainty in how they are perceived by locals.

How will these impacts be achieved?

The impacts will be achieved through a series of exchanges with tour guides and tourist managers (including meetings, interviews and participant observations); through the communication of key research findings and the development of recommendations based on them: guidelines on heritage communication will be developed for tour guides in collaboration with them, a report on tourist perceptions will be published for tourist managers. Guidelines and reports will be sent to them directly by post and made available on the project website. Reflexivity among tourists will be encouraged through interviews as well as an interactive website which will showcase examples of how tourism can encourage understanding and learning. The delivery of these activities will be shaped by the PI's existing knowledge exchange skills and support from the project mentor and advisory board.